The Hellenistic West

Although the Hellenistic period has become increasingly popular as a focus of research and teaching in recent years, studies of the 'Hellenistic World' tend to ignore the western Mediterranean and to concentrate solely on the eastern kingdoms of Macedonia, Egypt, Asia Minor and the Levant. This rift between the 'Greek East' and the 'Roman West' is much more a product of the traditional separation in Classics departments of 'Roman' and 'Greek' history (and historians), however, than a reflection of the Mediterranean in this period, which was a strongly interconnected cultural and economic zone. The rising Roman Republic was but one among many powers in the region, including the great imperial and commercial state of Carthage along with a variety of other peoples, cities and kingdoms in the West and the East. Privileging any one or one group, of these powers creates a very one-sided account of the period. The term 'Hellenistic', however, offers a useful way of confronting this problem, in that it is both a conventional definition of a period (from Alexander to Actium, 323-31 BC), and an ambiguous cultural description (Hellenic-ish}, which can to a greater extent than is usually recognised apply to the western Mediterranean in this period as well as to the East.

Our project will be the first comprehensive exploration of the Hellenistic western Mediterranean. There will be a series of seminars in Oxford in the spring of 2006, followed in the early summer by a research workshop in preparation for publication as an edited collection of essays.

The project will involve scholars from different disciplines, including history, archaeology, art history, epigraphy, and numismatics, who work on a variety of regions (Italy, Sardinia, Spain, Sicily, North Africa, and the Eastern Mediterranean}, as well as a number of graduate students and post­ doctoral researchers. Papers will include studies of ideologies such as the ancient and modern historiography of the western Mediterranean, of material culture, artifacts and art history, of specific regions such as Sardinia and Spain, and of the !inks between the two halves of the sea in this period. As this is the first major investigation of a new topic, we are encouraging participants to focus on the 'the big picture' rather than confining themselves to individual cases and places, and to adopt speculative approaches where appropriate.

Our overall objective is the production of a book on 'The Hellenistic West', which will challenge the traditional regionalisation of history in the Mediterranean. The papers which will make up this book will, for the most part, have their origins in the seminar series. However, the collaborative address we have devised for the project will enable contributors to work their own ideas through more thoroughly, to draw together the themes of the project, and to develop a coherent approach to the topic in general and specifically to the publication in hand. The resulting book promises to be far more than just a set of seminar papers and is intended to transform the study of the western (and eastern) Mediterranean world in this crucial period.

The wider consequences of such a project will be felt both within specialist fields of historical and archaeological study of the western Mediterranean, and in the broader context of the teaching of the ancient world. We hope that it will encourage scholars and students to rethink their understanding of the Hellenistic world, and to avoid the rigid boundaries of East and West, Greek and Roman, and the excessively narrow vision which these encourage. More broadly, we aim to contribute to the growing interest in the Hellenistic period, for so long dismissed as an awkward transition stage between the historical highlights of Classical Greece and the Roman Empire, and help to bring a similar level of awareness to the history of the non-Roman western Mediterranean.